META 2 - Measuring Erosive Toothwear Accurately

The objectives are: To develop reference-free measurement of complex free form surfaces using surface matching software techniques.
Compare and evaluate different software programmes to identify the most accurate method to measure progression
Validate the techniques on existing digital scans and measure by proxy in vivo progression of erosive tooth wear
Prepare the successful candidate for clinical academic career.
Methodology
Objectives 1: (0-4 months) - Training to reach accurate levels of measurement initially on polished and then on freeform natural surfaces. Polished surfaces are simpler to start training and then move onto unpolished free form surfaces using superimposition and subtraction of digital profiles developed by our team. KCL 3-month thesis review and MRC training.
Objective 2: 4-18 months - reference free measurement. Adaptation of software for measurement using intraoral scanning devices and laboratory-based scanners using the same technology to design workflows without the need for reference points artificially created on freeform enamel surfaces. To identify which software performs to the highest accuracy and then compare outputs to gold standard non contacting laser profilometer which is accurate up to 1-5 um. Current techniques involve creation of circular reference areas on the most convex surface of a tooth. The reference free surfaces will need development and fits in with the overall theme of the team to measure clinical progression of erosive tooth wear and to test this on a toothpaste study in patients.
Accuracy of superimposition
The workflows needed to reach the levels of accuracy and will entail high precision scanning and software orientation. We developed superimposition and subtraction of digital profiles to allow ISO standard step height calculation of freeform surfaces - partly developed by the last iCase student. The manipulation of these profiles will need comparison to artificial reference points compared to reference free methods. The iterative technique involves automated detection of uneroded areas on scans to act as reference areas and removes the bias inherent if the operator chooses them. Laboratory (fringe projection) and handheld (three-color laser projected pattern, triangulation) scanners capture surface detail by stitching scans together to form a digital profile of the tooth. Dental laboratory scanners have higher points of measurement than the intra oral scanner however are less accurate than non-contacting laser profilometers (NCLP) which is the gold standard surface metrology device. Crucially laboratory scanners scan dental impressions therefore the larger mapped areas of teeth contain areas where erosion does not affect the surface and is therefore investigation is needed into measurement without a reference source area. Other PhD students are working on identification of susceptibility of different regions on teeth and we can bridge this knowledge to help with the software development.
Objective 3: (18-40 months) compare digital maps of sequential models from orthodontic patients. There is a library of existing scans taken at different epochs for patients needing orthodontic treatment. Learning from the skills developed in objective 3 we will utilise them to measure progression in a convenient cohort of patients. As these scans already exist and are taken with a laboratory scanner using the same technology as handheld scanners, we will not need ethical approval or consent as we can manipulate the data to change it to anonymous and therefore use them. Not all patients needing orthodontic treatment will have signs of erosion but from the hundreds of sequential scans there will be enough to measure and compare to controls. There is no current insight into how many patients will have signs of erosion but recent epidemiological data indicates around 30% of adults aged 18-30 have signs and for adolescents this is less but will amount 4% using differen